Simulating Social Choice Dynamics

Exploration of the Schelling segregation model
Creating a Schelling and Apt-Markakis hybrid model
Opinion Segregation Model

Research Category: Logic, AI, game theory